PERSEVERE: A Rigorous Foundation for Persistent Verification (Renewal)

Modern life runs on data. Every photo uploaded, online purchase made, or message sent depends on computers that can store and access enormous amounts of data quickly and reliably. As the world’s demand for data keeps growing, the need for faster, more dependable storage has become one of the biggest challenges in computing. Traditionally, computers use two kinds of memory: fast but temporary memory (like DRAM), which loses data when the power is off, and slower but long-term storage (like hard drives/disks), which is permanent storage (keeps its data even if it loses power).
A new generation of non-volatile memory (NVM) is changing this balance. NVM combines the speed of traditional memory with the durability of storage. This means that when a device switches back on after losing power or something catastrophic like a crash, its data is still available on NVM; we say that its data persists. This means that with careful engineering we may recover data and not lose our work.
PERSEVERE aims to build the scientific and engineering foundations that will allow NVM to be adopted widely and safely. Although NVM offers huge performance advantages, it is very difficult to program correctly. The main problem is that computer processors handle data in complex ways, and the exact moment when a piece of information is truly saved—rather than just stored temporarily in a cache—depends on subtle hardware behaviour. These details are not clearly documented, which makes it easy for software to make mistakes. Worse still, if data becomes corrupted in NVM, the problem persists even after the system restarts, potentially causing permanent errors.
PERSEVERE tackles these challenges through three major strands of research:
1. I will create NVM 'persistency models', which are rigorous ways of describing exactly what NVM can/cannot do, with mathematical precision. I will use specialised tools to test microchips (in our PCs and phones) against my models, and see how they behave when using NVM. Verifying that real-world hardware behaves as expected is an important step towards safe and reliable NVM, as it provides a safe foundation for writing software.
2. I will extend modern programming languages to enable writing software that can control how data persists to NVM, making it easier and safer to recover NVM data. I will then prove that these extensions are correct so that software companies can rely on them to build their future products.
3. I will develop ways to test and verify that programs safely recover NVM data. Testing is an important part of hardware/software development, but testing NVM persistency is currently infeasible: the only way to do this currently is to run thousands of tests, each time cutting the power at different times. However, forcing such frequent power losses is both impractical and inefficient. I will develop new ways to test NVM persistency, which is the final key step for widespread NVM adoption.
NVM could save untold amounts of data, money and time every year. Data loss is faced by not only people who use computers every day, but also data centres and safety-critical technologies worldwide. NVM can make data loss a thing of the past, but requires a rigorous, safe foundation to avoid trading one kind of unpredictability for another. My research will ensure that foundation and unleash the potential of this new technology.